An Innovative Knowledge Graph approach to extract high volumes of climate and environmental structured and unstructured data

Information overload is a common problem, particularly in data heavy industries like finance. Unstructured text, such as company reports, news, transcripts, emails and memos, contain much valuable information that is often missed by data analysts and key decision makers, for example when assessing risk and investments.

Access to scientifically robust climate and environmental data and analytics is particularly patchy and unreliable. To make accurate decisions and avoid green-washing, financial firms have to rely on more than just company disclosures about the sustainability of their business activities. However, current solutions do not visually display these links in datasets that could help decision makers make better, more informed decisions.

Auquan will solve this significant, unmet, global need by developing knowledge graph technology that visually links relevant, but often hidden, insights without overwhelming the user with high volumes of data. Our solution extracts information from both unstructured and structured datasets, leading to better decisions and more productive users in the finance sector. This is a big step change in 'greening finance', because it ensures that financial risks from climate and environmental factors are seamlessly integrated into mainstream financial decision-making.